Queen's University of Belfast and Research Affiliates Global Advisors (Europe) Limited KTP 22_23 R1

To develop advanced, more accurate Environmental, Societal and Governance metrics, filling existing knowledge gaps through Machine Learning, Artificial Intelligence and more precise data availability.